IGNITED — Intelligent Grip for Next-gen Integrated Twin Electric Drive

Mercedes-AMG High Performance Powertrains, famously supplying Formula 1 power units, have partnered with leading UK powertrain manufacturer YASA Limited, and gearbox manufacturers DePe Gear Company Ltd to develop a groundbreaking highly compact dual motor axle for high performance vehicles.

With significant benefits for UK-based automotive innovation, IGNITED presents a robust market-entry strategy for rapid growth, securing UK-based job opportunities within a highly skilled workforce.

Successful completion of IGNITED will position the UK at the forefront of high-performance electric drive unit technology, solidifying the UK's reputation as a hub of automotive innovation.